IBEX Enhanced X-ray Mammography

"The project will develop and commercialise novel technologies to radically improve the safety, effectiveness and patient comfort of X-ray breast imaging.

Firstly, the project will adapt the IBEX Trueview(r) gridless scatter correction method for use in mammography and Digital Breast Tomosynthesis (DBT) systems and demonstrate its effectiveness to reduce patient dose and improve image quality in mammograms and DBT reconstructions. The in-vivo and ex-vivo data generated during this initial phase will be used to market the capability to leading medical X-ray system integrators and secure commercial licence deals within the first year of the project.

Secondly, the project will develop and demonstrate the effectiveness of a prototype 3D X-ray imaging system capable of creating full, high-contrast 3D reconstructions of uncompressed breasts at less patient dose than a standard 2D mammogram and without injected contrast agents. This radical new product has the potential to transform breast screening and cancer diagnosis, especially for women with dense breasts. The ex-vivo data collected during this second phase will be used to inform a commercialisation strategy and a future human clinical study."